Digital Economy Communities and Culture Network+

Rapid advances in digital technologies have converged with research in business, social science and humanities to dissolve the boundaries between disciplines, institutions and practices. The Digital Economy Communities and Culture Network+ (CCNetwork+) engages with transformations in these different streams of research, bringing them together with a wider public through direct engagements, innovative methods and digital resources. Advances in digital technologies have also brought about the transformation of cultural institutions such as libraries, museums, schools, media and arts centres, whose interactions with their users, researchers, and information 'itself', is increasingly digital. As a direct consequence, the notion of 'culture' as a static resource or located place is no longer tenable. A third transformation has been in the concept of 'community', as interest groups, social/political capital, and connectivity are mediated, produced and reconfigured in different ways through social and other digital media. These new and converging frontiers of knowledge and communication mark the CCNetwork+ as a timely and crucial intervention into a shifting digital landscape.

Digital technologies are not just impacting on a meta level, however, they are also felt through everyday experiences. Digital technologies have become so embedded into our daily lives that it is impossible to imagine daily interactions without them. Cultural and social exchanges now occur through mobile devices; personal and cultural artifacts are stored virtually rather than in particular places, and the products that circulate at greater speed and intensity are being read, downloaded and appropriated in new and innovative ways. The successful user of digital technology is now posing real critical questions in terms of civic engagement, investment in community, or even a wider social or political efficacy. Pervasive media and technology means that these wider shifts are no longer based on-screen but are integrated into everyday life and the very fabric of urban and rural environments and institutions. At a policy level, the ubiquity of digital technologies have sparked a range of reactive legislation that attempts to deal with the fast pace of information flows, concerns about intellectual property, and copyright issues.

The impacts brought on by the convergence of digital technology, culture, and practice raise real questions around how and what communities and cultures might/could/should be understood. Indeed, when our everyday experiences are seen in conjunction with the industrial, social, on-the ground and policy responses to the digital economy, it is clear that digital technologies are changing forever how we understand and engage in community and culture. Despite the speed and intensity of digital transformation that has marked our lives on every level, it is vital that we do more than simply react to it if we are to understand, and shape, changes that are determining culture and community in profound ways.

The CCNetwork+ Project is designed to facilitate this. It is an ambitious intervention into a landscape marked by fast pace and innovative technologies. We aim to produce creative and response led activities that directly speak to the speed and scope of digital technological change while simultaneously critically interrogating it. Working with the communities and cultures to which and through which we speak, and using a range of methods including action research, critical investigation, sociological analysis, co-production (crowd source/public knowledge projects), pilot technology and code projects, we will directly intervene in policy initiatives, shape practice, refigure the moral and ethical issues of this environment, and identify dangers, risks, opportunities and evolutions.

Potential impact
The DE 'Communities and Culture' Network+ will impact onto policy, the creative and cultural industries, the wider public, media and education, and will leave a lasting legacy in the Digital Economy theme. It will impact onto the communities and cultures it engages with, including communities in need, third sector organisations, small, local, national and global businesses, the public sector and cultural institutions.

The impact strategy for the CCNetwork+ Project is embedded into the research itself: every activity within the CCNetwork+ will have demonstrable impact. As each activity will be both cross-disciplinary and involve communities and industries through close collaboration, such impact will have breadth and depth. The communities and cultures we engage with will all benefit directly from the discrete-but-connected activities, specifically through exchanges of good practice, knowledge, skills and people. The activities themselves will produce innovative responses to specific and tangible needs, directly benefitting the communities and cultures each activity works with. The response-mode allocation of research budgets allows for a high level of response to a fast paced digital environment, in turn producing quality interventions and responses that are pertinent and profound. The findings and exchanges will feed back into the CCNetwork+ as a whole, forging new avenues for research and identifying key and emerging research areas.

In conjunction with the specific activities, the DE 'Communities and Culture' Network+ also has a range of impact strategies at a meta level that will consolidate the research of the activities themselves into a cohesive and powerful narrative. Our workshops, events, entrepreneur days and public events (that will form one element of the output for discrete projects) all aim to directly address the different communities we engage with, from academics, to small businesses and entrepreneurs, to the communities and cultures themselves. These events are underpinned by a virtual presence that will consolidate and disseminate the findings, grow a community of expertise, develop agendas and share expertise. Along with tangible fact sheets and policy reports that will target key individuals and groups such as local government, policy makers, and communities of practice, we will generate a real awareness of the CCNetwork+ thus ensuring a powerful position for further impact and intervention. This two-tier approach is both targeted and broad, and, along with the design of the project as a whole, will facilitate rapid responses to policy reports, think tanks, and community and culture needs.

Finally, open dialogue and communication with the existing DE and AHRC Hubs and the subthemes within the DE Challenge Areas offers wider and deeper impact potential as we consolidate findings, extend research avenues and construct an international network of expertise around the theme of digital transformations. Along with the three other DE Challenge Areas, this means that the grand challenges across the entire spectrum of society will be identified in order to plan and shape future areas. In short, the impact for the DE 'Communities and Culture' Network+ is both micro and macro, targeted and broad, pertinent and profound. The project is entirely designed to impact in a way that best fits the digital environment to which it responds.